Understanding mechanisms of antibiotic resistance and bacterial adaptations in Acinetobacter baumannii

Acinetobacter baumannii is a multidrug-resistant bacterial pathogen of increasing concern. Known for causing a wide range of hospital acquired infections, A. baumannii is particularly difficult to eradicate due to its exceptional ability to persist on dry surfaces and acquire antibiotic resistance. A. baumannii's ability to adapt and persist in environments where many other bacteria would fall is what makes it such a formidable species. This project investigates the genetic and phenotypic mechanisms underlying two key survival strategies in A. baumannii: desiccation tolerance and tetracycline resistance.

A particular focus of the project is the role of the histone-like nucleoid structuring (H-NS) protein, which is known for bridging DNA and silence transcription and has recently been implicated in directing transposon insertions to maximise favourable evolutionary outcomes for the cell.

Out of its extensive multidrug resistance, polymyxins and tetracycline derivative, tigecycline are widely considered to be the last clinical line of defence. Non-chromosomally encoded efflux pumps TetA and TetB, are widely reported amongst tetracycline-resistant A. baumannii isolates, which transport the antibiotic from the cytoplasm to the periplasm. However, some tetracycline-resistant isolates lack both tetA and tetB, suggesting the existence of an alternative mechanism of resistance yet to be alluded to. To allude to mechanisms of tetracycline resistance, A. baumannii was grown in the presence and absence of increasing concentrations of tetracycline.

A. baumannii has also shown increased tolerance to desiccation which contributes to its emergence as a major-healthcare-associated threat. H-NS directed transposon insertions have been identified upstream of genes with a known association with desiccation tolerance. This project will assess how these insertions influence gene expression and bacterial survival under dry conditions.